Pure spinor formalism

String theory has been a eld of much interest for a number of years now, providing new insights
into a variety of areas. One particularly useful aspect of string theory is its ability to aid in the
computation of scattering amplitudes; the multitude of Feynman diagrams one has to consider
at each loop level in QFT are dramatically reduced in number in string theory, where you only
have to consider sums over a much smaller number of topologies. From these string results,
eld theory results can be obtained.